Unravelling the Molecular Mechanism of Progression in Alzheimer's Disease: Implications for therapy

Alzheimer's disease (AD) is a neurodegenerative disorder that affects 36 million people worldwide. Owing to an increased life expectancy and aging populations, by 2050 more 115 million are predicted to have AD. The pathology of AD results from the progressive accumulation of protein aggregates (called amyloid plaques and neurofibrillary tangles) in the brain and no disease modifying therapies exist. Tangles are made up of Tau protein monomers that misfold, self-assemble and accumulate in disease. In this project, we will develop novel spectroscopic and in silico tools to understand the structure-pathogenicity relationships in Tau protein that determine its disease-related misfolding, subsequent aggregation and spread of disease. In this way we will pave the way for disease-modifying therapies. In previous work, we have demonstrated that we can acquire the vibrational Raman spectra of tau oligomers, and demonstrated time evolution as fibrils form. Separately, we have demonstrated that we can calculate the electric fields, and hence the vibrational frequencies, of molecular probes in proteins. Here we will combine novel spectroscopic and molecular simulation studies, to study peptide aggregation in general, and tau oligomer structure and evolution into larger fibrils, in particular. To confirm that simulation and spectroscopy can be combined and to determine the conformation of Tau seeds, the methodology will be developed and tested on two relevant hexapeptides VQIVYK (PHF6) and VQIINK (PHF6*). Both are essential for fibril formation in Tau and spontaneously aggregate. Spectra will be derived using our previously published Raman approach. Advanced simulation techniques will be used to characterise the kinetic and thermodynamic parameters of peptide aggregate formation. Advanced polarisable force fields will be used to calculate vibrational spectra. Following refinement of computational models using calibration data, Raman spectra of hexapeptides as monomers, oligomers and fibrils will be acquired. Predictions from simulations will be tested against monomer spectra first. This will be followed by optimisation which will allow understanding the Raman spectra of oligomers and fibrils, which are more complex, and can consist of polymorphs. Thus, elucidation of conformational structures in terms of molecular motifs, intra- and inter-molecular bonding will be possible. The insight gained by simulations will help understand interactions and allow the development of in silico models of compound (drug) interactions with tau aggregates. To establish and verify ground truth of the structures, and to further correlate the Raman spectra with simulations, the student will visit the University of Sussex, to the Serpell lab, to prepare X-ray fibre diffraction samples of the fibrils formed by PHF6 and PHF6*. This will help gain further insight into the molecular architecture of the mature fibrils. The Serpell lab have extensively experience of working with tau peptides and other amyloidogenic fragments and investigating the structural organisation of fibrils using X-ray fibre diffraction. Negative stain transmission electron microscopy will be performed at Sussex to verify the morphology of filaments. This project will link experimental and simulation structural ensembles, allowing the mechanism of oligomer formation to be followed with molecular detail, giving vital insights into potential therapeutic interventions.